Exploring macro- and micro-view associations between parenting and adolescent behaviour in the context of digital technologies

Examine the interplay between parenting and early-to-mid adolescent digital behaviours, using
both a macro-perspective (longitudinal associations across adolescence in a general population sample) and a micro-perspective (day-to-day processes over several weeks), gathering both perspectives to obtain a comprehensive picture of the parent-adolescent behaviour dynamics.